Heriot-Watt University And Progress Rail Services UK Limited

To map product engineering processes, identify process bottlenecks and implement computer aided solutions. To improve downstream manufacturing by mapping mould design/manufacture/analysis methods, identify computer aided manufacturing solutions and implement a strategy for integration/knowledge capture with upstream processes.